Peterborough Accelerated Net Zero (PANZ)

PANZ will create a locally led and inclusive "system of system" approach focused on the identification of opportunities, matching these opportunities to the people that can deliver them, by removing the non-technical barriers that currently prevent this from happening. It may be at an individual, organisational or city-wide level, but it will focus on enabling large-scale and rapid delivery of Net-zero activity.

Using these findings the feasibility study will identify, consider and fully evaluate a range of options to overcome these barriers to develop solutions aimed at facilitating accelerated progress towards Net Zero. As part of the development of this proposal, PANZ has identified a range of barriers which will be further developed during the feasibility study and tested at a practical level, in a local context. The resultant Delivery Framework will set out the critical work required to progress the concept and test the assumptions at scale.

Beyond the feasibility stage, PANZ will build upon the outputs to demonstrate and further develop the approach across a number of diverse Pilot sites. The project will take a whole-system approach to decarbonisation, turning these areas into "Positive Energy" locations that generate more energy than they need and become active exporters, spanning heat, electricity and mobility. The project will create new skills and jobs, benefiting the local economy and assist individuals and in particular those in fuel poverty by providing pathways to assistance, methods of reducing cost and developing new financial models and re-investment into the community.